Photoactivation: the assembly of the active site of the water oxidising enzyme

This project is aimed at understanding how Photosystem 2 (PS2) works. This enzyme is found in plants, algae and some microbes. It is the main solar converter of photosynthesis, the process by which solar energy is converted to the chemical fuels used for powering life . Nearly all life on the planet runs on energy that came from photosynthesis.

PS2 is important not just as a solar collector; it is the only enzyme that has is able to use water to make fuel. Water (H2O) is very stable; it takes a lot of energy to rip it apart, two molecules at a time, to provide electrons for fuel making. PS2 is able to do this using solar energy. This reaction releases protons (4H+) and oxygen gas (O2) as side-products.

PS2 evolved in bacteria on the primitive Earth when O2 was absent. This was a key event in the evolution of life. The O2 released could be used for respiration, a much more efficient way of using biological fuels than existed previously. This drastic jump in the efficiency of energy use meant that biology could become much more complicated: multicellular life could develop. The O2 escaped to the atmosphere and was converted to ozone by UV radiation. The ozone formed then blocked further deadly UV from reaching the surface of the planet. Overall, PS2 provided the energy for life to flourish, allowed life to come out from under the stones and to develop into life as we know it. It is the enzyme that changed the planet.

This project is focused on how PS2 works and how the part that reacts with water is built into the part that does the solar conversion. This building-in process is called "photoactivation" and it occurs when the enzyme is first made and when it is repaired. Given that every plant and nearly every photosynthetic microbe has many millions of these enzymes and that each PS2 needs to be repaired about every 30 minutes, then there is rather a lot of photoactivation going on. And yet very little is known about it. It is known that during photoactivation PS2 is particularly sensitive to being damaged by light. Under stress conditions (too hot, too cold, too dry, etc), this can end up killing the cell and this can limit the yields of crops and determine whether the organism lives or dies. We wish to understand what is going on here. The work is likely to be useful to farmers, the agri-science industry, ecologists etc because it should allow methods and processes to be developed for improving yields of crops and improving survival of photosynthetic species in a changing environment.

The fossil fuels represent the product of eons of photosynthesis converting solar energy to biomass by the capture CO2 from the ancient atmosphere. Humans are in the process of returning the CO2 to the atmosphere in what is "the blink of an eye" on a planetary time-scale and this is changing the planet. Perhaps the biggest challenge to scientists at present is to solve the energy/climate crisis by finding alternatives to fossil fuels. It is becoming clear that solar energy is the only alternative energy source that is big enough to do this. While converting solar energy to electricity is straightforward, to solve our energy needs, particularly for transport, we require fuels. Solar fuel production is a crucial requirement. Natural photosynthesis is the biggest solar fuel producer however it does this slowly and inefficiently and we cannot rely on natural photosynthesis to replace fossil fuels that took eons to accumulate. Artificial solar fuel production aims to "cherry-pick" the best features from natural photosynthesis to make a more efficient artificial version. The water splitting enzyme, the enzyme that changed the planet, is the main focus of scrutiny for these studies. The current research will provide key information on how this enzyme works, how it is made and how it is repaired: information that is key for solar fuel production by artificial photosynthesis.

Technical abstract
Objective 1. Photoactivation of PSII in the thermophilic cyanobacterial PSII: establishing the optimal physical, chemical and biochemical conditions. The flash-pairs method of Chenaie will be used with bacterial cells and isolated enzyme to obtain the two key kinetic parameters for the initial steps of photoactivation. We shall also determine the temperature and O2 dependencies of these processes. We shall test the influence of extrinsic polypeptides on photoactivation.

Objective 2. Generation and characterisation of mononuclear Mn intermediates in PSII photoactivation in T. elongatus: the first steps. The first Mn3+ state will be generated by flash and cw illumination under a range of conditions. Various components (Mn2+, Mn3+, Mn4+, TyrZ, TyrD and the electron acceptors) will be monitored by different types of EPR, kinetic UV/visible and fluorescence spectroscopies before and after the "B to C step".

Objective 3. Generation of multinuclear Mn intermediates in photoassembly: the hunt for S-4, S-2 etc. We shall use EPR to search for multinuclear Mn complexes formed as intermediates during photoactivation. We will focus on Mn3+Mn2+ dimer states including the S-2 state. Understanding these states could allow us to distinguish between the high valence and low valence models for the functional Mn. The effect of Ca2+ binding will be studied before and after formation of the high valence intermediates.

Objective 4 Structural characterisation of intermediates in photoactivation. When intermediates are generated that are sufficiently stable, PSII shall be the subject of crystallisation trials. The Mn-depleted enzyme, monomeric and dimeric forms, will be studied with and without assembly proteins, e.g. Psb27, PsbP and PsbQ. Mn-free PSII is a target as a basis for understanding the changes occurring during photoactivation.

Potential impact
The research will elucidate the process of photoactivation: the assembly of the water oxidising enzyme, Photosystem II (PSII). This occurs when the enzyme is made and when it is repaired. PSII is the main solar energy converter on Earth: it puts the energy into biosphere. It is made in vast quantities and each one is repaired every 30 minutes. Photoactivation limits plant growth and survival of the organism under some stress conditions. Understanding this process is thus important for agriculture for the production of food, fibre and fuel. The enzyme itself is the fastest of any water oxidation catalyst made from cheap, Earth-abundant materials and it thus represents the bench-mark model for catalyst design for solar fuel production in artificial photosynthesis. This is considered to be one of the very few scalable, sustainable technologies that will replace fossil fuels. The enzyme is responsible for putting the O2 into the atmosphere, thereby changing the nature of life and the planet itself. The events in photoactivation probably reflect the evolution of the enzyme, with early steps in the assembly of metal cluster representing evolutionary stages in the enzyme's development. Overall then the project is of intrinsic interest and benefit to a very wide public.

In the energy sector, beneficiaries include: companies wishing to develop alternatives to fossil fuels and those who wish to move into green chemistry; governments and policy makers who wish for energy security and for new energy sources for developing countries; the armed forces who are looking for alternative fuels for specific and niche uses; environmentalists who need to focus on rational long-term alternatives to fossil fuels; and the general public who will soon have to accept that a change to a sustainable energy regime is inevitable. The benefits derived from the development of artificial photosynthesis as an alternative technology are evident and cannot be overestimated. They will contribute to mitigating the impending climate/energy crisis: the biggest problem facing mankind. If this problem is not solved, then all other problems of health, economy, etc will soon be dwarfed by it.
Bioenergies will also contribute to the sustainable energy sector, although this is likely to be on a much smaller scale and mainly for niche uses. Bioenergies are mainly based on photosynthesis either directly or indirectly, so PSII research is central to them. The present project will be of benefit to bioenergy companies, farmers, policy makers, governments and the armed forces.

In the agricultural sector, beneficiaries include: companies involved in developing new species, strains or processes for maintaining and or improving crop yields under stress conditions of changing environments; farmers who wish to develop new practices for similar reasons; governments and policy-makers interested achieving food security; and the public who will benefit from food security.

In the environmental and ecological sector, beneficiaries include: those wishing to understand and mitigate loss of photosynthetic species in a changing environment. These include professionals in the sector, governments and policy makers, the tourism sector (coral reef bleaching) and fisheries (the loss of photosynthetic microbes at the start of the food chain).
In the education sector, in museums and in the media etc, there will be benefits from the intrinsic interest in one of the few definable milestones in the origins and evolution of life: the ability to oxidise water resulting in the appearance of O2 in the environment.

Staff hired for the project will obtain training in cutting-edge research in a leading lab in this important area. They will have the benefit of the excellent intellectual environment of a leading university with the tradition of close ties with engineers and applications. It is likely that they will go on to contribute to this subject in UK industry or academia.